Teesside University and Dauson Environmental Group Limited KTP 24_25 R3

To optimise the integration of construction waste into cementitious materials resulting in the creation of new ultra-low carbon revenue streams.